Unravelling the matrix: how are extracellular matrix fibrils formed by cells

Extracellular matrix is essential to multicellular existence, and provides structural support, positional information and vital
signals that allow cells to perform their functions. Matrix is important in normal development and homeostasis, with
matrices dynamically assembling, disassembling and reforming to facilitate tissue function, but despite this the mechanisms
that cells use to build new matrices are still not known. We aim to determine how cells create fibrillar matrices in the
pericellular space, because this interstitial matrix is essential for the function of cells in a wide range of contexts including
the skin, cartilage, tendon, and in diseases such as fibrosis and cancer.
This project will use cell biological approaches, including live imaging of fluorescent matrix molecules (recombinant, purified
and CRISPR/Cas-tagged) with high spatial and temporal precision to understand where and when matrix molecules are
assembled by cells. Here we will focus on the role vesicle trafficking pathways (which control positioning of matrix
molecules and their receptors) and membrane tension (which regulates contractile signalling required for matrix assembly)
play in assembly of specific matrices. We will use biochemical approaches to determine how matrix fibrils are formed, and
which specific matrix molecules are key to initiating the process. This will involve producing recombinant matrix molecules
and determining how these interact to facilitate formation of matrix fibrils. Alongside this, we will use biophysical
approaches to reveal the physical properties of the matrix formed, and how cellular mechanics plays a role in this. This will
generate a new understanding of how the matrix essential to tissue function is created by cells.